Building Opportunities via Spectroscopy, Optics and Microscopy Training for West-African Empowerment (BOSOMTWE): A UK-Ghana Partnership

The BOSOMTWE project is a UK-Ghana collaboration that aims to build scientific capacity in Ghana by developing and deploying advanced but affordable optical imaging and spectroscopy tools. The project is centred at the Ghana Photonics and Optics Laboratory (GPOL) at Kwame Nkrumah University of Science and Technology (KNUST), and brings together a multidisciplinary team of researchers from Ghana and the UK with expertise in photonics, biomedical imaging, spectroscopy, and public health.
In many low-resource settings, researchers face significant barriers to accessing high-end scientific equipment and training. This limits their ability to investigate local health, environmental, and technological challenges using modern scientific methods. Ghana has a growing community of talented scientists and students, but limited access to advanced imaging and diagnostic tools. BOSOMTWE addresses this gap by delivering low-cost, high-performance optical systems and the training needed to use and maintain them effectively, enabling researchers to conduct world-class science in their own institutions.
The project is structured around three main areas of work. First, it will deliver a compact, bench-top super-resolution microscope capable of imaging biological structures at the nanoscale. This system is designed to be robust, affordable, and easy to use, making it ideal for laboratories without access to expensive infrastructure. Second, the project will develop a portable Raman spectrometer that can be used in the field to analyse complex samples such as traditional medicines, pharmaceuticals, and food products. This tool will support research into public health and food safety. Third, the project includes a strong training component. This includes hands-on workshops in the UK and Ghana for technical knowledge of advanced biophotonics techniques, as well as the establishment of the first laser safety policies and training programmes for the region. Training will be delivered to students, technicians, and researchers, with a focus on sustainability, local leadership and impacting a broad African research community.
By combining technical innovation with training and collaboration, BOSOMTWE will create a lasting research infrastructure that empowers local scientists to address challenges that matter most to their communities.
The project has the potential to impact a wide range of sectors, including healthcare, agriculture, food safety, and education. It will also strengthen international partnerships and contribute to a more equitable global research landscape by ensuring that cutting-edge science is accessible and relevant to researchers in low-resource settings. Through BOSOMTWE, Ghanaian researchers will be better equipped to lead scientific discovery, contribute to global knowledge, and drive innovation that benefits society.